Chromatin Regulator KAT6B and its Role in gene expression and DNA binding

The project will study the KAT6B N-terminal region to determine the structure of a proposed double Winged Helix Domain (dWHD) which recruits KAT6B to CpG motifs to integrate development and cell metabolism